Steam Generator Gas Mixing

Steamology is an innovative venture driving sustainability through clean and renewable hydrogen steam technology. Inspired by a land-speed world record, we harness the immense potential of this innovative solution.

At our core, we develop advanced hydrogen-based zero-emission steam systems for industrial heat and power. Our dedicated team has perfected superheated steam engineering, creating high-energy steam from hydrogen and oxygen.

Our emission-free steam system operates in closed or open loops, eliminating carbon emissions, NOx, SOx, and particulates. We proudly serve diverse industries, offering reliable alternatives to fossil fuel boilers for heating. In power generation, our compact impulse turbines embrace zero-emission steam, making a significant impact in the 250kW-1MW range. Our journey doesn't end here. We seek to understand gas mixing better, enhancing efficiency through Computational Fluid Dynamics technology.

Steamology delivers clean, green pioneering hydrogen steam solutions that make a meaningful impact on achieving Net Zero targets. This project will help us reach the future faster.